AI for Sustainable Shipping Operations: Biofouling

AI for Sustainable Shipping Operations: Biofouling
In the first year of the Integrated PhD, student will attend an induction and introductory training programme followed by taught modules.